Metacognition as a precursor to self-consciousness: evolution, development and epistemology (MPSC)

Metacognition, - i.e. thinking about thinking - may not be uniquely human, according to new experimental paradigms. This project critically examines the existence and nature of metacognitive abilities in non-human primates and develops comparative knowledge of metacognitive processes, by exploring how similar these capacities are in non-human animals, human children and human adults.